Exploring the Effect of Legume Enriched Feeds on Gut Health In Undernourished Children

BACKGROUND:
Severe acute malnutrition (SAM) is one of the most common underlying morbidity and mortality cause in children worldwide, with a prevalence of 1.5 million deaths annually, occurring due to changes in gut microbial balance and intestinal mucosal integrity. Currently, milk-based feeds are the standard recommended formulae by WHO in children with SAM, which can however cause osmotic diarrhoea. Therefore, by removing lactose and replacing with better tolerated simple carbohydrates, would be a more beneficial alternative in preventing or improving symptoms of diarrhea.

A plethora of studies suggest that small chain fatty acids (SCFA), which are produced primarily from microbial fermentation process of dietary fibre, appear to be key mediators of the beneficial effect promoted by the gut microbiota, such as maintaining health via regulation of the immune system. Legumes, which contain a mixture of different types of non-digestible fermentable carbohydrates, have been shown to increase microbial communities that enhance the production of SCFA, therefore posing a promising nutritional therapy against SAM.

Even though there has been an increase on the number of studies focusing on understanding gut function, there is a gap in translating findings clinically, mainly due to limitations associated with conventional culture platforms in supporting co-culture of living epithelium cells with microbes for more than a day. Recent technological advancements on cell culture systems, have enabled the development of experimental chip models of human intestine that allow analysis of gut pathophysiology in the presence of living microbiome for several days.

HYPOTHESIS: We hypothesized that introduction of lactose free, legume enriched feed in the early management of SAM affected children that are admitted to the hospital, could improve gut function and therefore, safely and cost effectively improve clinical outcomes globally.

METHODOLOGY: The hypothesis will be assessed by using data and samples from a completed interventional study on children with SAM, receiving legume-based, dairy-free feed vs current WHO standard feed. The effect of the feeds on gut integrity will be investigated on the basis of host-gut metabolic interactions, microbiota diversity and gut inflammation by using a combination of spectroscopic and gene sequencing techniques. In addition, we will also attempt to create an in vitro malnourished model of human intestine by using a commercial microfluidic gut-on-a-Chip platform in order to understand SAM pathophysiology and gut signaling in a near physiological setting.

RESEARCH OUTCOMES: This study will bring new evidence and potential therapeutic solutions on the field of SAM, by the modulation of gut microbiome, which could promote gut mucosal function recovery and enhance infection resilience, leading ultimately to the reduction of morbidity and mortality rates worldwide.